Dynamic Compute-Resource Topology Mapping and Management

Computing occurs on increasingly heterogeneous systems to maximise performance. There are many approaches to improve performance. for multi-core, GPGPU, remote distributed execution and other paradigms.

The complexity of software and toolchains required to exploit such heterogeneity is massive.

This PhD research harmonizes with the Anyscale Apps project (EP/L000725/1). The aim is to write an application once and allow the resulting binary to be able to scale and run on a different platform or even a distributed platform, i.e. "write once, scale anywhere".

The PhD project will explore how code can be synthesised and deployed for various different types of hardware, within a general unified framework.

There are three major areas for development:

(1) Synthesis of task variants with constraints placed on the variant space.

(2) Costing analysis for scheduling optimization.

(3) Deployment of selected task variants in a common execution environment.

Potential application areas for this technique include climate modelling, machine learning, graph processing and other high-performance or big data workloads.